Investigating Polycentric Institutional Interactions in the Small-Scale Fisheries Governance of Nigeria

The topic will explore the nature and outcome of the governance of small-scale fisheries in low-income countries, with a focus on Nigeria, using critical institutionalism and multi-level analysis